Seaweed as a Solution for Sustainable Economic and Environmental Development (S3EED)

Seaweed is healthy, nutritious and very tasty. Worldwide, seaweed for human consumption is the largest aquaculture industry. But here in the UK we are only just waking up to seaweed's culinary potential. However, the seaweed industry in the UK is growing and now requires more seaweed than can be harvested from the wild. And so there is a need to start farming it. This project, Seaweed as a Sustainable Solution for Economic and Environmental Development (S3EED), will develop the technology to grow two species of delicious seaweed in the cool, clear waters that surround the UK.